Continual Learning for Dynamical Systems

My research focus will be on investigating continual learning for dynamical systems to enhance their adaptation and robustness in unconstructed and dynamic environments in a computation-efficient way.